The Breath Score: On Poetry and the Performance of Form

For this PhD I will write a book-length sequence of original 'breath-scored' poems which will
exemplify and define 'The Breath Score' as a new creative-practice theory of composition and
performance. Central to this will be my work with the archival recordings held at the Newcastle
Centre for the Literary Arts (NCLA), a unique resource that will allow me to investigate and notate
the sound of performed poems in relation to their visual texts. I will focus on the recitations of
award-winning contemporary poets Andrew McMillan and Alice Oswald, whose methods
represent two ground-breaking 'models of performance and spectatorship' (Harrop, 2013).